State Comparison Amplification

Part of the work in the EPSRC quantum communications hub is to analyse amplifiers and repeaters for quantum information. These are essential to offset the substantial loss in typical quantum communication systems.

One such amplification mechanism is the state comparison amplifier, first proposed by Jeffers in 2013 and implemented in 2015. This amplifies specific sets of quantum coherent states with high success probability and fidelity. Such states of light are easy to make and can be used in quantum communications systems.

The device works by comparing the input state to be amplified with a guess state using a beam splitter and a detector. When the detector fires the input state and the guess state are different and the output is discarded. Otherwise the two states add their amplitudes and the output is accepted. A low success probability photon subtraction is then performed on the output to filter the amplified state of imperfections.

One improvement that might be made to such a device is the inclusion of feed-forward to correct incorrect amplifications. When the first detector fires we know that the guess state was incorrect so we can correct the output perfectly by feeding this knowledge forward to a second amplification stage that simply adds enough of the right state. This improves both the fidelity of the output and the overall success probability of the device. Moreover, a photon subtraction filtration is no longer required.

This project will investigate some of the physics behind the device, leading to improvements that could help with real world implementations.